Dear Departed Celebration of Life

Dear Departed is a celebration of life and love. Where we remember our loved ones for the fun they were and the joy we shared together before they passed. We remember and pay tribute to the legacy they left behind.

Dear Departed is the place where friends and families privately share their precious memories to celebrate the life of someone special. Treasured photos, videos, music, comedy or poetry. Favourite places, pastimes, and possessions. All together in one Celebration, with timeless messages for you to remember, and for new generations to get acquainted.